The University of Kent and Baxall Construction Limited KTP 21_22 R2

To develop a data analytics framework for intelligent building performance modelling. The framework will process diverse and fragmented data including smart monitoring in order to demonstrate energy efficiency and occupancy performance to clients.